New Film and Commercial Studio Set Up

Briight is excited to announce the latest phase of our film and marketing studio, a high-quality, flexible film studio space designed to meet the needs of businesses looking for high-quality visual and video marketing services. Our studio has undergone a large refurbishment already, including the installation of kitchens, communal spaces, meeting rooms, a fixed podcast room, and a dedicated edit room with 7 powerful edit stations and 10Gb connection and server infrastructure. This work was completed in early 2022.We are now turning our attention to the large industrial space, which will become a big flexible filming space and fulfil the great potential of this unit. We are focused on sound treatment, fixed lighting structures, and an infinity white wall set up to transform the large industrial space into a fully-equipped multimedia studio. This will allow us to offer more services to businesses requiring visual and video marketing, including more ambitious product videos, set-built commercials, and stylised interviews.

Our studio will be a major asset for businesses in the surrounding area, as currently, there are very limited options for high-quality studio space. Our services will be in high demand and will require the recruitment of a new team of creatives on the production side, as well as growth in our marketing team to support the increasing number of clients.

In addition to offering our visual marketing services to businesses, the studio will also be available for hire to the wider creative community.

Our aim is to further increase our social impact as well. We are aware of the scarcity of video marketing agencies producing work of our calibre in the area. As a result, we receive many enquiries for work experience, university placements, apprenticeships and freelance work. We do provide placements where possible, and the growth of our team and financial resources through this funding will allow us to do more to accommodate these opportunities and inspire and nurture future creative talent.

In summary, this project is an exciting opportunity for our business to expand and offer a wider range of services to businesses looking for high-quality visual and video marketing. It will also benefit the wider creative community by providing access to state-of-the-art studio space and opportunities for growth and development.